Developing a mammalian cell-based rapid protein synthesis technology with data-driven capabilities to identify the optimal scale-up conditions for manufacture

Nuclera is a world-leader in the nascent space of active-matrix thin-film-transistor digital-microfluidics. Nuclera is developing a cutting-edge rapid protein prototyping/synthesising platform, eProteinDiscovery(TM). Industry partners (CROs/SMEs/large-pharma) have shown a desire to have fast protein access, automated and in-house to address this key challenge in protein synthesis to perform therapeutic-protein research or support in early drug discovery and manufacturing.

In this project Nuclera will collaborate with DeepMirror to develop a cell-free protein-expression system that will accelerate innovation, simplify R&D and reduce costs in protein prototyping and screening. eProteinDiscovery(TM) will provide a cheaper alternative protein synthesising process than what is currently available, cutting production times from 2-3 months down to 7-days. Additionally, this project will provide a predictive AI model to identify how best to scale-up production for a protein of interest.

Current methods of manufacturing therapeutic-proteins are extremely costly and time-consuming, causing major bottlenecks in production and exploration. The current stresses within global workflows is creating a significantly restrictive environment in protein access, occasionally causing drug trials/exploration to fail prematurely. Current status-quo in workflows delay target-to-IND (investigational new drug), and reduces target dimensionality through five main problems:

* **Time-consuming**: \>2-3-months
* **High failure-rate:** \>60%
* **Labour-intensive:** \>50-FTEs
* **One-at-a-time**: Difficult-to-automate
* **Fragmented:** 1,000s sqft for equipment

Nuclera will develop workflow on eProtein’s cartridge to utilise cell-free expression systems to rapidly screen the best condition for synthesising different categories of mammalian proteins, which can then be scaled up in mammalian cell system. Protein-production in mammalian-cells allows for more biologically-relevant attributes e.g. post-translational modifications, which influence virtually all proteins and play important roles in the regulation of cellular-function and disease pathogenesis. Mammalian cell-based expression also enables synthesis of hard-to-make and difficult to express proteins, e.g. recombinant proteins. 50% of human-proteins are glycosylated, affecting folding, stability and biological activity. Eukaryotic expression systems produce glycosylation patterns that are more biologically-relevant to human physiology. This can improve efficacy and productivity during clinical trials.

eProtein will lower medicine manufacturing costs, reduce environmental impacts of early therapeutic manufacturing and optimise/increase yields and process productivity for synthesising proteins-of-interest which are difficult-to-express. This will support in improving sector efficiency within life-sciences and remove the bottleneck of access to proteins for therapeutic development. eProtein will provide significant future opportunities for the UK's life-sciences sector in drug discovery and manufacturing applications, whilst offering a rapid protein prototyping platform.